Informal Migration and the Escalation of Securitization in Italy: Resistance to Counter-Measures and the Longitudinal Implications for Policy Actors.

Informal Migration and the Escalation of Securitization in Italy: Resistance to Counter-Measures and the Longitudinal Implications for Policy Actors.